Plastic Recycling in Stochastic Modelling - PRISM

The aim of the PRISM (Plastic Recycling in Stochastic Modelling) project is to stop highly mixed recycled plastics being sent to landfill or for incineration by creating a market for the materials through the design of robust and reliable products that consider material property variation with probability-based analysis techniques. The project will involve: 1) Impact Recycling and Impact Solutions assessing and developing the plastic waste stream to determine variations in materials properties and to create polymer blends for manufacturing; 2) Far-UK utilising probability-based analysis methods to account for variation in material properties and perform structural optimisation to create robust products; and, 3) Ansys Granta implementing material information management system to store large data sets and create seamless workflows with the experimental and computational developments with the aim of wide dissemination of the PRISM process and data. The project will demonstrate the methodology by designing, analysing and manufacturing a plastic pallet from highly mixed recycled plastic.